Multidisciplinary extreme magnetometry: State of the art magnetometry for physical, chemical, biological and engineering applications.

There is a very strong research activity on magnetism, magnetoelectronics, and magnetic materials at Leeds. This research is divided between the School of Physics (spintronics, biophysics and biotechnology), the School of Chemistry (biosensing, organic magnets and spin-crossover molecules) and the Faculty of Engineering (multiferroics and nano-materials). The work groups eighteen academics, about forty PhD students and postdocs, and represents several million pounds in research income per year. This intensive activity extends to other world-class magnetism groups in the Yorkshire (York, Sheffield) and northern Britain (Nottingham, Durham, Edinburgh, Glasgow).
This proposal aims to strengthen this endeavour by providing funds for a new, state of the art SQUID-VSM magnetometer. This instrument will underpin the current research effort, while also broadening the research links between groups. The SQUID-VSM will be an open access facility. At Leeds, it will be used to carry out cutting edge studies in nanoscale and/or extreme magnetism in four research paths:
i) Novel devices. Here, we will develop novel devices that can outperform current semiconductor technologies, eco-friendly electronics and imaging tools.
ii) Frustrated, compensated and novel magnetism. The aim is to understand the magnetism of geological, nanocrystaline and other novel structures with technological or environmental relevance and complex properties.
iii) Multi-functional materials. These materials show simultaneous properties that allow for many technological applications. We will measure, amongst others, magneto-caloric epilayers, multiferroics for memory storage and spin-crossover molecules for electroluminescent displays.
iv) Health and biological applications. Novel applications of magnetic nanoparticles include water filtering, bio-imaging and cancer therapy, recently transforming technologies such as tumor marking
This is a multidisciplinary enterprise aligned with the greatest opportunities in the scientific landscape:
.-Tackling some of Physics Grand Challenges, including Physics far from Equilibrium and Quantum Technologies.
.-Developing projects with high future and socio-economic benefits, e.g. complexity science and synthetic biology.
.-Performing research in leading topics, with studies on medical engineering, physical chemistry and human health.
.-Opening new paths in areas with the highest creativity, such as basic technology and instrumentation.
.-Taking advantage of our world-class experience in potentially disruptive technologies, such as spintronics.
To be able to fulfil these objectives, we need a highly sensitive and versatile magnetometer. There are no Universities in the UK with a SQUID-VSM, and the only two of these state of the art magnetometry tools are in south England (Royal Institute of Britain and Diamond Light Source). Furthermore, there is a glaring lack of SQUID magnetometers in the list of EPSRC facilities. The progress of magnetism and multidisciplinary groups and early career researchers in the north is therefore partly hampered by a lack of access to adequate equipment. The instrument in this grant will be included in the list of EPSRC open facilities, strengthening links and research activity in the region.
Within this research context, we will also work in collaboration with the instrument manufacturers to develop world-exclusive capabilities such as magneto-electric and magneto-optic measurements. The applications of the instrument are not limited to in-house projects, but extend to the establishment of new collaborative projects and the progression in multidisciplinary applications of magnetic materials. For the duration of this grant, the instrument will be free of charge, and a small percentage of the budget will be used to bring and train early career scientists from other UK Universities.

Potential impact
The research in this proposal includes topics with the highest creativity, future potential and socio-economic benefits as documented by EPSRC. It covers molecular spintronics, magnetic nanoparticles for health applications, biosynthesis, complexity science, basic technology research and instrumentation. The influence of this project into scientific research and our society in general will be developed via four paths: i) impact on scientific progress, ii) impact on collaborative research, iii) impact on economic development and quality of life, and iv) impact on persons and careers.
i) The proposal will underpin the work of eighteen academics at Leeds University, currently limited by lack of an advanced magnetometer. This work includes the most exciting topics in magnetism and magnetic materials, such as single spin Coulomb blockade transistors, phonon-operated molecular spintronics, biosynthesis, nanoparticles for biomedical applications, multifunctional spin-crossover molecules, and spin ice thermodynamics amongst others. In addition, this grant will develop a tool for the measurement of magneto-electric and magneto-optic properties with sensitivity below 10^-8 emu, at frequencies from DC to 1 kHz and temperatures from 2-1000 K.
ii) The SQUID-VSM funded by this grant will be added to the list of EPSRC open facilities. By doing so, not only other academics in the UK will be able to access a world-class instrument, but also new collaborations can be established between these researchers and groups within Leeds with experience in material synthesis, biophysics, spintronics, molecular magnets, or multifunctional materials. The flow of samples and expertise will be mutually beneficial, in particular for multidisciplinary applications (see next point). Finally, as a result of: a) the large number of collaborators involved in the research presented in the grant application, b) the limited number of these instruments, and c) the additional capabilities unique in the world to be developed in collaboration with Quantum Design, international and industrial links will be started by the measurement of challenging samples and/or under extreme conditions.
iii) On top of their original applications, the current main use of magnetic materials is data storage and sensing. These are the object of large investments and research from companies such as Seagate, Siemens, Hitachi and others. On the other hand, novel applications developed across sciences and mostly based on magnetic micro and nanoparticles, such as water filtering, bio imaging and cancer therapy via hyperthermia have quickly progressed in the last decade or so. This has greatly increased the economic output of nanoscaled magnetic materials, while giving also rise to health applications with transformative potential. This grant will establish new multidisciplinary collaborations to investigate novel research in these topics.
iv) Apart from academics, over forty early career researchers and students from Leeds, and over a dozen from other institutions will use the SQUID-VSM for the duration of this grant. In addition to trained users, there will be researchers that will send samples to be measured. To maximise this human potential, we have included a small percentage of the grant budget to allow early career scientists from other institutions to come to Leeds and be trained on the facility. Since the instrument is the state of the art tool for magnetometry, the expertise acquired by these young researchers will prove very valuable when the equipment becomes more common place. This exclusiveness, together with our completely original modifications will also attract the collaboration of world-class research groups and companies interested in magnetic materials, further increasing the employability and experience of these early career researchers.